Youth, Emotions and Automobility in Post-war Britain

Aims, Scope and Objectives

This project seeks to address the following research questions: How did the car factor into patterns of leisure, work and consumption amongst post-war British youths? To what extent did youths experience an emotional engagement with automobility? In what ways was the car significant as both a public and private space for post-war youths? To what extent were youth's experiences of automobility shaped by class, gender, race and the urban-rural divide?

To what extent was the 'young driver' a constructed identity, and how did this relate to wider concerns about youth culture? It thus aims to provide a first comprehensive study of post-war youths' experiences of the automobile, comparable in scope to Sean O'Connell's study of prewar motoring. In doing so, it promises to shed light on numerous key themes in post-war British social history. Firstly, it will engage with Britain's transition from social democracy to neoliberalism, because as a consumer item the car was tied closely to experiences of private consumption and 'popular individualism'. The very right to drive, especially for youths, was an assertion of the personal autonomy increasingly associated with this period.25 Secondly, a focus on feelings and lived experiences will enhance our understanding of deindustrialisation and decline, not just in terms of the car's role in the decline of British manufacturing, but also in terms of consumption choices and the 'declinism' discourses they generated. Notions of masculinity will also be explored across a period in which the gendered nature of automobility changed significantly. As such, the project will make a novel contribution to the scholarly literature on British automobility, youth culture, post-war social history more generally, and the history of emotions. The enquiry will be located between the mid-1950s, the point at which a distinct new youth culture emerged, and the end of the century, in order to fully engage with key themes outlined above, but the exact timeframe will be directed by research findings. The need to reconcile entrenched car dependencies with an environmentally-friendly future has increased political and public reflection upon automobility in recent years, particularly in urban areas, making this a timely a study. It is pertinent to explore the origins of mass car consumption at a time when its transformation is made imminent by environmental pressure.